AI-Powered Resource Optimisation for Sustainable Digital Manufacturing (AROS-DM)

The additive manufacturing market, witnessing rapid growth, faces challenges such as a staggering part failure rate of up to 40%. Rooted in inadequate part design and poorly chosen production parameters, this issue contributes to substantial material waste, with over a quarter of failures attributed to human errors. This project offers practical solutions by leveraging AI to empower manufacturers to produce eco-friendly, high-quality parts.

To achieve this, this project will bring a shift to additive manufacturing by leveraging artificial intelligence (AI) to improve sustainability. The aim of the project is to tackle the prevalent issue of high part failure rates and introduce eco-friendly work plans to optimise resource utilisation. At its core, the AI model conducts a meticulous analysis of CAD files, production parameters and part quality data. The innovative element of this project is the development of an AI model that will significantly foster resource efficiency, by increasing the packing density of builds and decreasing the part failure rate. The AI will be enabled by the creation of a new dataset for the additive manufacturing industry, by connecting quality data with production parameters. The system generates eco-friendly work plans, considering data on energy consumption and carbon emissions associated with materials, machines, and post-production services.

The innovative project output is the integration of an inline quality control system with the AI model. The AI model will seamlessly integrate in AMFG's manufacturing execution system, automating the entire workflow while making a positive sustainable impact. Our system will enable additive manufacturers to scale their businesses in a sustainable manner, increasing the AM industry's competitiveness compared to traditional resource inefficient manufacturing techniques.

Led by AMFG, in collaboration with 3Faktur, and Ernst Abbe University of Applied Sciences Jena, this project represents a joint effort to make the additive manufacturing industry more sustainable. AMFG, will lead in developing the AI system, utilising its established Manufacturing Execution System (MES) to deliver eco-friendly work plans. 3Faktur focuses on the development of an inline quality control system, contributing essential production and quality data, along with emissions data to train the AI model. Ernst Abbe University of Applied Sciences Jena enhances the project by developing an automated part marking detection system within 3Faktur's quality control system.